CTS GB LTD

A complete global point-to-point logistics package Here at CTS, we have built an enviable reputation for moving both specialist and general cargo globally. By road, in the UK and throughout Europe, we use our own fleet of vehicles and team of experienced, ADR qualified, security cleared, Level D Aviation Security trained drivers. By sea and air, we project manage your requirement by linking with our approved partner networks worldwide. We also have over 30,000 sq.ft of warehousing facility. Our Operators are here ready to respond quickly and efficiently to your bespoke and routine requirements and ensure end-to-end solutions. Our customers include UK and overseas government departments, the defence industry, large commercial corporations and SMEs. Whether your cargo is general, dangerous, security sensitive or defence related, our services, which extend worldwide, are built on a foundation of compliance, expertise, professionalism and flexibility. You can rely on CTS to deliver with complete peace of mind, however large or small your requirements might be.